The University of Huddersfield and Puffin Packaging Limited KTP 24_25 R4

To develop more effective sustainable yet cost-effective insulated packaging solutions for the pharmaceutical industry, focusing on specific temperature ranges such as cold chain (2-8°C) and ambient (15-25°C).